Magnex Fitness Centre

Magnex Exercise Technology (MET) is developing a new innovative variable resistance exercise machine with the potential to revolutionise exercise, rehabilitation and physiotherapy regimes. The proposed machine is on a very small footprint and is fully personalised and controllable, something that doesn’t exist in the current market. The technology will accurately match a training regime to an individual’s strength curve in real time and has great potential for applications in sports science, NHS, Space programmes, military amongst other areas. This is very timely as the result would be a product providing a unique offering to users in a cost effective way.